Novel scalable dynamic packaging technology for flight-free travel with real-time data feeds

Byway offers flight-free holidays that take travellers away from the crowds by train, bus and boat, and is on a mission to build a post-Covid world in which flight-free holidays are normal. We aim to accelerate the transition to sustainable leisure travel and draw tourists away from airport hubs suffering over-tourism to the wonderful places in between, boosting local economies.

Researching and booking slow travel trips yourself is complicated and confusing. Knowing where and when to go and which tickets to buy is hard enough, and travellers now also need to consider the headache of replanning or cancelling trips with changing restrictions and timetables. We build ABTA-protected trips around customer (and pet) preferences in a few clicks.

While current ground-travel route planners (think Google Maps and Rome2Rio) optimise for speed or cost, we optimise for experience. We dynamically package multi-modal ground transportation with personalised experiences and accommodation in a way that's never been done before, creating custom package holiday options built around customer preferences.

For example, you can get from Glasgow in Scotland to the Hebridean Isle of Mull in 4 hours and 22 minutes, with a train, ferry and a bit of walking - and that's what current journey planners will tell you to do. We won't. If you're a lover of the outdoors and have a bit of a thing for seafood (which we know from the data you gave us at onboarding), we'll tell you to take nine hours over the journey instead. That's because we know you'll love alighting from your train at Loch Lomond for a walk and a two-hour kayak before lunch, leaving your bags with one of our partners. When you arrive at the port of Oban a little later, instead of waiting around for 20 minutes to catch the next ferry, we're going to suggest you drop your bags and settle down for dinner at one of the best seafood restaurants in town before catching an evening ferry out to Mull. On Mull we'll have booked you somewhere to stay that suits your preferences, and will connect you in real time with the appropriate buses/taxis/bikes/luggage transfer etc. to take you to your door.

Byway will establish a new paradigm for holiday travel, where the journey is part of the holiday, instead of a means to an end.